Proximie Live Plus

Proximie will develop an innovative and easy to deploy remote real time AR collaboration and assessment platform for use during bowel cancer screening colonoscopies. The Proximie system will use Artificial Intelligence and Machine Learning (AI and ML) to assess polyps found during colonoscopies.

Use of the system will significantly reduce NHS costs, whilst improving patient experience and patient outcomes. It will enable earlier detection and diagnosis of bowel cancers and significantly improve use of staff time resources.